Reconstructing the Assembly history of our Galaxy using neural networks

Apply deep learning methods to identify and characterise tidal streams in our Galaxy. Interpret and compare the results with what expected from the standard cosmological model and some of its extensions.